Exploring the British Diaspora: Histories, Lives and Identities of the British Abroad

The knowledge exchange proposal draws directly from the Principal Investigator's British Academy Small Grant funded project (held in collaboration with Dr Pauline Leonard, University of Southampton) on the British in contemporary South Africa and will create a network of other leading social scientists, across disciplines such as Politics, Sociology, Geography and Anthropology, working on British emigration to diverse contexts such as Spain, France, Australia, Hong Kong, Dubai, Beijing and Thailand. The partnership with the Migration Museum Project (MMP) will bring together this diverse body of research and disseminate it to the general public. The MMP aims to create a national museum of migration and has members and associates who are key figures in the museum, policy, media, political and business sectors. The MMP faces a greater challenge in obtaining material about outward migration as most domestic collections at museums and heritage bodies focus on the history and contemporary dynamics of inward migration to the UK. It is also important to consider migration as a historical and ongoing dynamic and dual process of outward and inward migration. Knowledge transfer from social science academics to the MMP on this topic will therefore address and overcome this challenge. This partnership allows for maximum and ongoing public impact for the research. The programme would therefore create a knowledge exchange between academic communities and museum curators and educators, schools, cultural, policy and media communities and this will allow for academic research in this field to impact on wider public discourses and debates about migration. The objectives of the scheme are designed to achieve these outcomes in a focused way across a period of six months. Working with social scientists existing research and professional museum curators and cultural heritage practitioners, the project will deliver the following:

-An academic/MMP workshop that will allow for knowledge exchange between social scientists and museum curators/cultural heritage practitioners and will be focused on how best to highlight research on the British diaspora and British emigration for a wider public audience. This will also create an academic/MMP network around the theme of the knowledge exchange programme.

-The curation of an attractive and engaging online exhibition and learning resource focused on 'The British Diaspora: Histories, Lives and Identities of the British Abroad'. This will include case studies from different countries/regions, pictures, stories, podcasts and links to further research and resources. The online exhibition and learning resource will draw directly from existing social science research and reflects the different geographical, disciplinary and methodological approaches of the academic network.

-A high profile public launch event of the online exhibition and learning resource, hosted by the MMP and held at the Royal Commonwealth Society (at the invitation of its director Dr Danny Sriskandarajah - who is also an MMP Board Member).

This knowledge exchange scheme will form a lasting, creative and attractive resource for members of the public, media, museum and cultural heritage sector to consult and explore the history of British emigration, its impact on the world and the continuing dynamics of British emigration and lives abroad. Ultimately, it will inform any future MMP exhibitions on outward British migration and part of a future National Museum of Migration.

Potential impact
This knowledge exchange proposal is designed to secure maximum impact of current research on the British Diaspora and the lives, histories and identities of the British abroad. The proposed knowledge exchange scheme's partnership with the Migration Museum Project (MMP) will enable existing academic research on the British diaspora/British outward migration to reach relevant cultural heritage sector and the wider public beyond. Making impact in this area is important because there is a need for understanding the contemporary and historical dynamics of inward and outward UK migration. At present cultural heritage sector and other 'non-academic' resources on inward migration are much better covered than on outward migration and settlement. The MMP can work with museums, cultural heritage bodies and communities to reinterpret existing collections. Whereas, there has been a growth of social science academic research focused on outward migration and the lives and identities of the British abroad, this is not matched by collections on outward migration in the cultural heritage sector. Public understanding and public debates about the dynamics and history of British migration reflect this gap and predominantly focus on inward migration.The knowledge exchange scheme will fill this gap for the MMP, who will be able to connect with not only the cultural heritage sector, but also relevant school, media, law and policy communities. The outcome of an online exhibition and learning resource will be invaluable for teachers, university and school students, as well as to members of the public interested in migration, family history and of course, the 5.9 million British citizens who live abroad. This is an achievable ambition and well within the scope of available funding.
There will be a number of beneficiaries from this project. The first will be the MMP, who are a charity comprised of volunteers from the cultural heritage, law and policy sectors and aim to create the first National Museum of Migration. The knowledge exchange proposal will create a productive synergy between the academic network and the member of the MMP, the outcome of which will be the curation and creation of an online exhibition and learning resource focused on the British diaspora and covering the history and contemporary extent of outward British migration. The first step in this knowledge exchange process will be a two day workshop to be held at Loughborough University and attended by relevant academics working on this area, members of the MMP and also relevant museum curators, cultural heritage sector and other interested participants.
The second phase of impact will be the curation of the online exhibition and learning resource which will be hosted by the website of the MMP. It will be possible to use pictures, stories, relationships with objects, animals, food and everyday life to highlight, create understanding and help people reflect on the history and continuing relevance of British emigration and the 'British Diaspora'. Academic network members will be encouraged to use podcasts, images and draw directly from their research. The website would include not only extracts of existing research, but also link to the further publications of the academic network members, the location and extent of existing archives and online resources relating to British emigration. This will be an attractive, professionally produced and engaging resource for the public, media and school and university students.
On completion of the online exhibition and learning resource a high profile public event and reception, hosted by the MMP and held at the Royal Commonwealth Society, London will be held with a maximum number of 100 attendees. The MMP will use its extensive database and media contacts to publicise this launch.